University of the West of Scotland and Phoenix Instinct Limited

To embed Electronics, Internet of Things, Artificial Intelligence, Machine Learning expertise and develop the next generation of SMART wheelchair.